The University of Sheffield and Zoo Digital Group plc

To develop the capability to transform an actor's voice to emulate a target speaker while maintaining the expressive quality of the acting such as emotion as intonation. The initial focus will be reproducing children's voices which is a commercial priority.